Innovate UK HitClean High Temperature Inspection and Cleaning by Advanced Ultrasonics for Effective Maintenance and Management of Oil n Gas Offshore

'HiTClean' addresses a number of related safety critical, security of energy supply, production economic and maintenance
challenges in the life cycle of Oil&Gas offshore production installations (e.g. platforms and FPSOs) subsea assets including
pipelines and production pressure components. The project aims to develop novel guided wave ultrasonic technology for
subsea pipelines to be deployed by diver or a Remote Operating Vehicle (ROV): (A) Condition Monitoring (CM) for the
early detection of in-service defects, e.g. corrosion - using Long Range Guided Wave Ultrasonic (LR-GWU) Pulse Echo
(PE) technology, Teletest Focus electronic instrument, encircling ultrasonic sensors and signal processing for the on-line
(in-production) innovative inspection of subsea pipes carrying hydrocarbons, (B) Innovative High Power - Continuous Wave
(CW) LR-GWU electronic instrument and transmitters to dislodge and remove accumulated debris fouling in subsea &
topside pipelines at temperatures of up to 400C, (C) for pipe regions susceptible to fouling - innovative Moderate Power
CW LR-GWU electronic instrumentation and transmitters for fouling prevention in subsea pipelines at temperatures of up to
400C.

Potential impact
ECONOMIC, SOCIAL AND ENVIR0NMENTAL BENEFITS:
WITHIN THE CONSORTIUM. (A) ECONOMIC:The ROI as previously described. (B) SOCIAL: JOBS: Assuming 1 job per
£100kpa of turnover 107 jobs will be created within the consortium and further 71 jobs in their supply chain assuming 50%
added value. The participants will have a direct economic benefit that will be sustainable in the £30billion Oil&Gas offshore
market
OUTSIDE THE CONSORTIUM: (A) ECONOMIC:Asset Operators will gain through an increased availability and life
extension of their key production pipelines - 14,000kms) which has been estimated in Q1 (C) at £3mpa per HITCLEAN
installation. This means for the UK Asset operator an ROI of £3/£0.227m = 13:1pa (66:1 over 5 years) on their HITCLEAN
investment. For the estimated 15 installations in UK fields the total saving is £45mpa = £225m over 5 years. (B ) SOCIAL:
JOBS: The Oil&Gas business sector supports 450,000 people and contributes over £10bn to the Exchequer. ('UKCS
Maximising Recovery Review Report, Sir Ian Wood, 2014). The UK Oil&Gas sector is a mature market but it is still of key
strategic importance and with some North Sea assets continuing to produce after more than 40 years of service, proven
demonstrable asset integrity is of vital importance for economic (production availability), safety (HSE requirements) and
environmental (reduced hydrocarbon leaks) reasons. An extra 160 direct jobs in the offshore supply chain will be created
based on a 50% added value of the HITCLEAN sales. (C) ENVIRONMENTAL: (i) life cycle carbon emissions/unit of fossil
fuel energy produced for an offshore oil platform (construction, installation and decomissioning) reduced by a factor of 3%
as a result of
the product yield improvement of 3%. (ii) HITCLEAN will reduce the risk of hydrocarbon leakage through corrosion initiated
pipe failure and pressure loading initiated failure from fouling build up. Such small events are frequent, and castrophic
events occur every few years which cost £billions in terms of clean up, litigation/fines and compensation costs.